HEART (Health Excellence with Ai and Real-time Targets)

Preventing, reducing and managing lifestyle disease is challenging for individuals, friends/family and society.

Disability Intelligence proposes a platform to help users change their lifestyle to give them a better chance of preventing lifestyle disease occurring and reducing the associated socio-economic impacts their friends/family and society.

This project will work with highly-specialised user-experience and technical development organisations to deeply research different user and associated challenges, causes and impacts.

The technical and commercial feasibility of this lifestyle disease prevention, reduction, management platform will be established.